High resolution, 3-D imaging for pathological analysis

Technical abstract
The principal aim of this project is to assess the feasibility and value of applying a new 3-D imaging method directly to pathological tissues. The 2-D information derived conventionally from tissue sections can be limited, especially when structural connectivity and 3-D tissue architecture has a direct implication for accurate diagnosis. This project will exploit a new imaging modality that should provide 3-D reconstructions from tissue specimens without the need for sectioning and without the spatial and contrast limitations of conventional specimen radiography. The imaging method (refraction imaging) has never previously been applied in this field but has the potential to significantly increase diagnostic and prognostic accuracy. However, the full impact of this technology in this arena it is not at all clear.